Liverpool John Moores University and Cobalt Housing Limited

To develop a community centric Housing Association through innovative management, engagement and new partnership models that grow community economy, regeneration, cohesion, resident well-being and prosperity.